Searching for New Physics with the CMS experiment at the LHC & Developing fast selection algorithms with Machine Learning at the HL-LHC

The CMS experiment at the Large Hadron Collider has already made ground-
breaking discoveries since it started operating in 2010. However, Run 3 of the LHC is now well underway, and is set to double the entire dataset currently collected by CMS. This will lead to an unprecedented amount of data which will need to be carefully scrutinised to make sure we leave no stone unturned in our search for new physics. In particular, the search for signatures which exhibit large amounts of missing transverse momentum - a characteristic of particles escaping undetected - are especially interesting as they cast a wide net for new physics, including dark matter candidates and more exotic models such as split-susy. In this project we will develop machine learning (ML) algorithms to significantly enhance the discovery prospects from our newly collected data; a variety of different ML techniques will be studied to sift through the hundreds of millions of collision events looking for signs of new physics. These algorithms can be applied at all stages of analysis from trigger and reconstruction to event selection and
background estimation.

This project will also combine the above with work on the Level 1 Trigger upgrade for CMS.

The volume of data produced by CMS is enormous, at 40TB/s, far in excess of what can be recorded on disk. A "trigger" system is therefore required, which analyses and selects proton collisions as they are produced,to ensure crucial physics is stored for later analysis. An upgrade of the system is currently underway, which will increase the processing power of the system by over an order of magnitude. The system must cope with the huge increase in data expected from the high-luminosity LHC, which begins operation in 2029. This project will focus on developing Machine Learning algorithms for the future CMS trigger system, assessing
their performance using simulations, as well as real data already recorded by CMS. These algorithms could have a significant impact on the physics programme of the high-luminosity LHC